Potential methods for wake control using aerofoils.

In arrays of wind turbines, the performance of downstream turbines is
hindered significantly by the wake of those upstream. This research project
focuses on investigating potential methods for wake control using aerofoils, in
order improve the performance of the whole array. The project will involve
experiments using the Markham wind tunnel and scaled-down wind farms and
aerofoils. It will also involve developing a theoretical model to describe the
interactions between the turbines, which will be used to create simulations of
the atmosphere. This project has the potential to improve the lifetime and
efficiency of wind farms, making the global transition to renewable energy
more economically viable.